Searches for dark jets with novel data-taking techniques and machine learning in the ATLAS detector

In this PhD project the student will use novel data taking and machine learning techniques to gain insight on the particle nature of dark matter, using data recorded by the ATLAS experiment from proton-proton collisions at the Large Hadron Collider. The student will play a leading role in recording new datasets, and use them to search for dark matter particles predicted by theoretical hypotheses that have not yet been explored.